Potential Role Of Digital Twins In Seeking Consensus For GDF Siting

A new consent-based process for siting a Geological Disposal Facility (GDF) was launched by the UK Government in December 2018. Proposals for the implementation of this process are captured in a revised 'Working with Communities' framework published as part of the launch . This document draws on recent experience in recognising that 'The availability of clear, evidence-based information on both technical issues, and the process of working with communities, will enable communities to engage in the process with more confidence.'
Digital twins are being used increasingly by designers to develop what is called "optimised design" of significant nuclear infrastructure projects . Digital twins are computational representations of individual physical systems that can be used to inform all phases of a typical plant lifecycle. Scientists and engineers recognise that the successful implementation of virtual reality will require new ways to gather, process and share increasingly large volumes of data.
The aim of this project will be to assess the contribution digital twins could make to the provision of clear, evidence-based information to all stakeholders in the GDF and also how they might be employed within the consent-based process to enhance public confidence.
The project will develop a specification for a digital twin of both disposal waste forms and the GDF environment outlining parameters that could be modelled and how validation could be achieved. Methods for employing the digital twin within the consent-based process as a means to promote stakeholder confidence will also be examined, including options for model ownership/governance, use of virtual/augmented reality to enhance communication and the potential for citizen involvement in digital twin development.

Potential impact
In GREEN we envisage there are potentially Impacts in several domains: the nuclear Sector; the wider Clean Growth Agenda; Government Policy & Strategy; and the Wider Public.

The two major outputs from Green will be Human Capital and Knowledge:

Human Capital: The GREEN CDT will deliver a pipeline of approximately 90 highly skilled entrants to the nuclear sector, with a broad understanding of wider sector challenges (formed through the training element of the programme) and deep subject matter expertise (developed through their research project). As evidenced by our letters of support, our CDT graduates are in high demand by the sector. Indeed, our technical and skills development programme has been co-created with key sector employers, to ensure that it delivers graduates who will meet their future requirements, with the creativity, ambition, and relational skills to think critically & independently and grow as subject matter experts. Our graduates are therefore a primary conduit to delivering impact via outcomes of research projects (generally co-created and co-produced with end users); as intelligent and effective agents of change, through employment in the sector; and strong professional networks.

Knowledge: The research outcomes from GREEN will be disseminated by students as open access peer reviewed publications in appropriate quality titles (with a target of 2 per student, 180 in total) and at respected conferences. Data & codes will be managed & archived for open access in accordance with institutional policies, consistent with UKRI guidelines. We will collaborate with our counterpart CDTs in fission and fusion to deliver a national student conference as a focus for dissemination of research, professional networking, and development of wider peer networks.

There are three major areas where GREEN will provide impact: the nuclear sector; clean growth; Policy and Strategy and Outreach.

the nuclear sector: One of our most significant impacts will be to create the next generation of nuclear research leaders. We will achieve this by carefully matching student experience with user needs.

clean growth - The proposed GREEN CDT, as a provider of highly skilled entrants to the profession, is therefore a critical enabler in supporting delivery of both the Clean Growth agenda, Nuclear Industry Strategy, and Nuclear Sector Deal, as evidenced by the employment rate of our graduates (85% into the sector industry) and the attached letters of support.

Policy and Strategy: The GREEN leadership and supervisory team provide input and expert advice across all UK Governments, and also to the key actors in the nuclear industry (see Track Records, Sections 3.3 & 5.1, CfS). Thus, we are well positioned to inculcate an understanding of the rapidly changing nuclear strategy and policy landscape which will shape their future careers.

Outreach to the wider public: Building on our track record of high quality, and acclaimed activities, delivered in NGN, GREEN will deliver an active programme of public engagement which we will coordinate with activities of other nuclear CDTs. Our training programme provides skills based training in public and media communication, enabling our students to act as effective and authoritative communicators and ambassadors. Examples of such activities delivered during NGN include: The Big Bang Fair, Birmingham 2014 - 2017; British Science Week, 2013 - 2017; ScienceX, Manchester; 2016 - 2018; and The Infinity Festival, Cumbria, 2017.